Scripted Production Futures in the Age of AI

As AI evolves at an unprecedented speed, it is important to reflect on whether and how AI tools will support,
or conflict with, the values embedded in the sectors in which they will be utilised. For example, the 2023
Writers Guild of America strike brought to the fore fears about how AI will impact the scripted production
sector - a creative sector comprising film and scripted TV. The aim of this project is to investigate these
questions in-depth, in context of scripted production. Through qualitative and participatory design research
with scripted production practitioners (e.g., scriptwriters, post-production specialists, among others), the
project will develop understandings of the sector's values and inform how future AI systems, supporting
aspects of scripted production workflows, can be designed with sensitivity to these values.